Advanced Semiconductor Photodetectors

Next generation semiconductors such as organics, perovskites and advanced compound are gaining substantial interest as materials for UV, visible and NIR photodetection. They have certain attractive features such as highly tuneable bandgaps (which defines the spectral responsivity) and can be processed over large areas, with low embodied energy and in flexible form factors. Potential applications for both narrowband and broadband devices include true colour imaging systems, sensitive NIR cameras, low cost IOT sensors and optically enabled bioelectronics. The aim of this project is to study the fundamental electro-optics of molecular and other advanced semiconductor photodetector materials and devices, and to develop protocols for accurate measurement of key photodetector parameters. Activities will include: electro-optical modelling and simulation of device structures; advanced characterisation of key parameters such as noise, responsivity, specific detectivity, linearity and frequency response; and fabrication of novel device structures including strategies such as the use of narrow gap n-type materials, charge collection narrowing, trap-state manipulation, and cavity enhancement.